Targeting survival signalling pathways to inhibit the growth of tumour cells with mutant KRAS

Technical abstract
The new generation of anti-cancer drugs are highly selective inhibitors of key intracellular signalling pathways. Both intrinsic and acquired resistance can limit the efficacy and success of these new, targeted agents. For example, the MEK1/2 inhibitor Selumetinib is a very potent and selective drug that successfully inhibits ERK1/2 pathway activation in target tumour tissue. In some cases tumours initially respond well [1] but then acquire resistance [2,3]. However, in many cases innate or intrinsic resistance limits the effectiveness of MEK1/2 inhibition, even when the ERK1/2 pathway has been effectively inhibited. This is especially the case in tumour cells driven by mutant KRAS proteins (KRASMut); indeed, KRASMut typically confers a poor response to therapy and a poor prognosis.

Pharmacogenomic analysis has identified subtypes of colorectal cancer (CRC) in which resistance is associated with specific pro-survival signal pathway pathways. This project will seek to validate these survival signalling pathways as drivers of innate resistance to MEK1/2 inhibitors and other targeted agents. The student will characterize novel, highly selective inhibitors these cell survival pathways, define gene signatures associated with pathway inhibition, examine the consequences of pathway inhibition for tumour cell survival and examine if these pathway inhibitors can cooperate with MEK1/2 inhibitors to kill tumour KRASMut tumour cells.